Mediated Darul Uloom: An Ethnographic Exploration of Digital Media in Sufi Communities

RQ: How and why do Pakistani audiences engage with the memory and nostalgic meanings
of an Ottoman past?
SQ1: How do audiences of Resurrection: Ertugrul, interpret and imagine the past, as
represented in the TV Drama?
SQ2: How do the national context and social identities of Pakistani audiences mediate their
engagement with Resurrection: Ertugrul?